Remembering the Reformation

The Protestant Reformation was a pivotal event in the history and heritage of England, Europe and the world, which has decisively shaped politics, culture, and society in the centuries since. The violence and turmoil by which it was accompanied engendered intense conflicts that continue to divide communities and which have left a lasting imprint upon the landscape, physical environment, and literature of the British Isles. Memory of the events and individuals at the centre of this series of developments has been embodied and crystallised in a vast array of material objects, images, rituals, traditions and texts. Yet surprisingly little critical attention has been paid to the process by which enduring assumptions about the significance of the Reformation as a legendary and landmark event came into being. The participants in this interdisciplinary research project seek to redress this area of scholarly neglect and to re-examine central questions about the impact and effects of this religious revolution through the prism of memory. They will identify and evaluate the sources in which memories of the religious changes of the 1530s, 40s and 50s in England were recorded and preserved, explore their role in the formation of religious, national, social and individual identities, and investigate how far they contributed to the ongoing and repeated religious confrontations and upheavals that marked the sixteenth and seventeenth centuries. They will assess the process by which successive generations remembered the English Reformation and the complex mixture of remembering and forgetting through which it entered into the historical and literary imagination. A key dimension of the project will be to situate discoveries about England within the context of the development of commemorative cultures in the British Isles and Europe more generally. It will contribute to enhancing our understanding of the Reformation as an international movement which bound together believers separated by languages and borders, but which also engendered distinctive cultures in the different regions in which it took root. Bringing together historians and literary scholars, it will deploy approaches and methods from various disciplines to forge new insights about both the formation and fragmentation of cultural memory and the English Reformation.

The 500th anniversary of the event that is widely regarded as having precipitated the Reformation - Martin Luther's protest against the Church of Rome in 1517 - provides an excellent opportunity to investigate its role in shaping modern historical consciousness and to interrogate its lasting legacies. In its focus upon the agency and influence exercised by the public and private, official and unofficial memory of past events, the project raises questions of enduring concern and contemporary relevance.

Potential impact
This research will seek to make impact on audiences beyond the academic community through a carefully managed programme of dissemination. This is designed to engage and expand the imaginations of individuals and groups and enrich their awareness of a movement that had a major impact on the history of Britain, Europe and the world. The prominence of religious conflicts in current affairs will enable us to underline the relevance of our research to understanding recent and contemporary developments. In particular, we seek to benefit the following constituencies:

(1) Primary and secondary school students and teachers
Through specially designed workshops we will introduce children and young people to objects, images, texts and documents in which Reformation memory is embedded and compel them to reflect critically upon the origins of their inherited assumptions in the light of their own religious backgrounds and in the context of an increasingly secular society. The material used in the workshops will be uploaded to the website for educational use nationally and internationally. Thereby we hope to influence the delivery of curriculum in schools, especially at key stage 2 and 3, and to inform primary and secondary school teachers and students about exciting new developments in scholarship.

(2) Curators, librarians and archivists
The creation of a digital exhibition involving material from Cambridge University Library (CUL), York Minster and Lambeth Palace will help to foster closer cooperation between these institutions, establish the foundations for future collaboration, and create and strengthen links between librarians and archivists and professional academics, departments and faculties. Publicised through the CUL's existing channels of communication, it will enhance awareness of the content of the collections of the participating repositories, and enable other institutions to compare and link them with their own holdings. It will expand electronic access to heritage items to wide constituencies beyond their regular academic users and make them available for use in other projects within Britain and (via the internet) in other parts of the world. It will help these institutions to fulfil their central mission to enable and augment research, teaching and learning through the expertise of their staff, collections, facilities and services. By generating interest in their collections, it may also promote an increase in visitor numbers.

(3) The wider public in the UK and abroad
The website, digital exhibition, public lectures by leading scholars, and presentations at the York and Cambridge Festivals of Ideas (which will also be podcast and uploaded to the project website) will engage members of the general public in the research process and findings of the project. These outreach activities and initiatives will broaden and deepen public understanding of which aspects of the Reformation became entrenched in popular memory and expose people to the material texts and artefacts by and through which enduring myths and narratives about it were created. They will encourage them to consider the roots of their own inherited ideas about the Reformation, and to interrogate prevailing presuppositions about religious developments that have made a lasting impact and left permanent marks on the culture, heritage, environment and society of England, Britain and Europe. Both the digital exhibition and website will have facilities for collecting feedback and commentary. These will provide a platform through which individuals and organisations can contact the project team members and contribute information about local traditions, texts, images, objects and documents that commemorate the Reformation, thus participating in building up a base of relevant source material and raising consciousness.